Inside the President's War Room - AI

An R&D project to use generative Ai and machine learning to bring new insights to history television and history VR and to tell new stories in history. Using the existing archive we can teach machines to recreate famous figures of history at key times. And we can give viewers an insight into what it is like to be a leader at a turning point in history.